Development of adaptive spatial hybrid modelling techniques

Reaction-diffusion systems can be modelled using different techniques, depending on the level of detail required. There are three general multiscale approaches. Firstly, macroscopic techniques are continuum approaches that treat species concentrations as deterministic and are typically represented by partial differential equations (PDEs). These methods are relatively computationally inexpensive and well-suited for systems with high particle counts, for which stochastic fluctuations are negligible.
Secondly, mesoscopic techniques divide the spatial domain into discrete compartments and use the reaction-diffusion master equation to represent the system dynamics. Stochastic processes are govern both reaction kinetics and diffusion, making this an important approach for systems with low particle numbers where fluctuations play a significant role. Each compartment is treated as well-mixed, allowing the local effects of randomness to be captured. However, this individual-based approach trade computational efficiency for greater detail making this level of modelling costlier than macroscopic techniques.
Thirdly, at the finest level, microscopic techniques track the off-lattice locations of individual particles providing the most detailed representation. This method can be the most computationally expensive, as it requires keeping track of the positions and pairwise distances between particles in order to determine whether they react or not but is important for capturing the finest-scale dynamics. The type of modelling regime used will depend on the specific biological system studied.
A key challenge in reaction-diffusion modelling is finding the right balance between computational efficiency and accuracy. This is particularly important in systems that involve regions of space with high- and low-particle-counts. Ideally, a more detailed stochastic approach should be used in areas with low particle numbers, while macroscopic models can be applied to regions with high particle numbers, in which stochastic fluctuations have less influence. Several efforts have been made to couple models at different scales.
Current hybrid methods typically involve dividing the domain into two distinct regions with an interface between the finer and coarser regimes over which mass must be converted between the two represntations. While this approach is effective for systems with monotonic spatial gradient such as travelling waves, it encounters difficulties for systems in which there is no single planar interface between low and high particle count. This is especially the casehen applied to more complex spatial patterns such as Turing patterns or irregular geometries in two dimensions.
The first objective of this PhD will be to develop an adaptive modelling framework. Instead of dividing the spatial domain into distinct regions governed by different modelling schemes, we propose a system where both coarse and fine methods operate simultaneously across the domain. The transition between stochastic (discrete) mass and continuous mass will be controlled by adaptive processes that automatically adjust representations based on local particle concentrations. This approach will apply stochastic modelling where fluctuations are significant, and more efficient PDEs in regions where particle numbers are high and fluctuations are less impactful.
My aims for this PhD project is to apply and refine the adaptive modelling framework to a variety of systems, including models of wound healing , disease spread, propogation of disease throughout a population and Turing patterns. I particularly hope to focus on self-organised biological networks to study the formation of various patterns, in which stochasticity is crucial as different patterns emerge. My goal is to achieve this in a computationally efficient manner, enabling accurate and more scalable simulations of complex biological processes. Future work will involve applying this hybrid method to growing doma